University of Ulster and Pneuma Healthcare Limited KTP 25_26 R2

To develop 'CAISA', an innovative Artifical Intelligence-powered training tool that supports mental health practitioners develop their skills through realistic, simulated therapy sessions. Using latest Artifical Intelligence developments, it offers scalable, high-fidelity role-play opportunities enhancing training quality, improving service delivery, and supporting a pipeline of expert digital mental health care.